Narly Development Package

We are an award-winning realtime animation service studio, looking to break into the film and TV industry with our own IP. We have developed a children's TV series called Narly, which directly targets various commissioning priorities for broadcast and SVOD platforms.

With our creative ideas already making headway, we are now developing a highly efficient and novel approach to production that will cut down on budget, schedules and unnecessary procedural steps, by utilising tools such as motion capture and facial capture to a whole new workflow. This fund would allow us to create a test case for this strategy, as well as further developing this lucrative property.

By leveraging this approach, we believe that we can offer a solution to common industry problems by delivering content faster than ever before without losing any quality or creative development.